Research into how the emotions and affect in right-wing mediated UK discourses on transgender topics have changed over the Brexit era.

Recent years have been marked by an increased hostility towards transgender equality movements in mainstream British politics and society. In 2017, Theresa May's Conservative government proposed changes to the Gender Recognition Act to make it easier for transgender people to change the gender on their birth certificates (Savage, 2017). Then, in 2023, Rishi Sunak's Conservative government used unprecedented means to block Scotland from enacting its Gender Recognition Reform, which sought to do the same (Court says Scottish, 2023). Likewise, YouGov polling suggests public support for transgender equality decreased between their polls in 2018 and 2022 (Smith, 2022). These observations suggest attitudes towards transgender equality among politically influential demographics are rapidly souring. The proposed research will examine how news media facilitates this ongoing rise in anti-transgender sentiment by analysing how media content has changed over the past ten years. By analysing how this coverage has evolved, this work seeks to build upon my previous research to understand how an affective anti-transgender voice has emerged, developed and solidified within influential British publications.